The University of Essex and RAPP Limited

To forge new ground in the application of data science, artificial intelligence and machine learning to enable clients to provide customers with a personalised experience across every communication touchpoint unique to them.